Heavenly Immigrants: Displaced Saints and Gender Identity in the Art of Renaissance Venice and the Eastern Mediterranean

This project investigates the movement of image, body and cult from the Eastern Mediterranean to Venice, explored through the displaced relics of Saint Helena, Saint Lucy and Saint Marina. It complicates well-documented art historical connections between Venice, Constantinople, Lebanon and Sicily in the early modern period and sheds new light on the overlooked female narratives among Venice's male-dominant population of displaced saints. By considering the symbolic function of these saints in the visual culture of sixteenth-century Venice compared with other locations along their migratory route, I will demonstrate the diverse approaches Venetians took to seize cultural property from far afield and weave it, visually and ideologically, into their own local history. This project investigates the movement of image, body and cult from the Eastern Mediterranean to Venice, explored through the displaced relics of Saint Helena, Saint Lucy and Saint Marina. It complicates well-documented art historical connections between Venice, Constantinople, Lebanon and Sicily in the early modern period and sheds new light on the overlooked female narratives among Venice's maledominant population of 'immigrant' saints. By considering the symbolic function of these saints in the visual culture of sixteenth-century Venice compared with other locations along their migratory route, I aim to demonstrate the diverse approaches Venetians took to seize cultural property from far afield.